Economics Observatory

The Economics Observatory (EO) is a new platform that bridges the gap between academia, policy and the public to provide balanced and reliable answers to the economic questions that Covid-19 and its aftermath will bring. A nationwide project, the EO's editors are drawn from across the countries and regions of the UK. With a hub is based in Bristol, the EO provides daily updates on policy-relevant questions. The overarching aim of the EO is based on two pillars. First, to provide the highest-quality analysis and synthesis to policymakers, the public and other stakeholders and to be a trusted source for balanced and accessible material on topical economic issues. Second, to pursue impact for this work, building a tailored outreach plan to raise awareness of the EO. This will drive improvements in public policymaking, discourse and understanding.